Surface Treatment of Recovered Carbon Black (SURECARB)

This project will investigate the feasibility of using surface modification techniques to enhance the properties of carbon materials recovered from the recycling of waste tyres and so enable them to be reused in the tyre industry and other engineering applications of rubber.